DC-Cert

The project will take our H2 Fill product to the stage where it demonstrates full compliance with automotive standards, opening the way to full commercialisation.

H2 Fill provides the most straightforward way for a hydrogen fuel cell vehicle to communicate with the refuelling station. Because hydrogen is stored at high pressure, refuelling requires advanced control systems.

The Viritech H2 Fill Controller provides an easy to integrate solution for OEMs that require SAE standard filling using IR communications at the filler nozzle. It is SAE J2799 compliant, with support for multiple pressure vessels and additional sensors beyond SAE compliance for advanced fill control and management.